Advanced Leather Polymer Composites

The project will aim to create new Leather Polymer Composite (LPC) materials through the utilisation of two green chemistry technologies; Supercritical (SC) CO2 and Biopolymers. The main objectives are to explore the potential of SC CO2 assisted polymer extrusion to: i) create a light weight and breathable composite by utilising SC CO2 as a foaming agent; ii) generate enhanced mechanical properties via improved fibre to polymer bonding; iii) improve the compatibility of bio-derived polymers and leather fibres. These innovations will attempt to create a low cost and environmentally friendly alternative to bonded and artificial leather. Providing the possibility to utilise the majority of leather waste generated in the UK into a material that will be fully recyclable.